Coventry University and Fortescue Zero Limited KTP 2022_23 R3

To develop physics-informed battery models for application into advanced battery management systems. These models will offer insights into internal electrochemical states.